BlueWater 2: Unlocking the power of drones for surveillance, delivery, and emissions monitoring across ports, coasts, and open seas.

**BlueWater 2.0**

BlueWater 2.0, led by Skyports Drone Services, builds on our successful work with Portsmouth International Port to demonstrate how drones can transform port, coastal, and offshore operations. The project will deliver real-world drone missions that showcase how remotely operated, electric drones can support cleaner, smarter, and more efficient maritime activity.

Drones offer a significant opportunity to modernise port and harbour operations through innovative, low-emission technology. Our earlier work showed how multi-purpose, electric drones could form part of the Smart Shipping systems of the future---helping reduce greenhouse gas emissions, improve air quality, and increase operational flexibility.

In collaboration with drone consultancy Consortiq and Portsmouth International Port, BlueWater 2.0 will focus on four core demonstration under these two areas:

* Port environments: Emissions and air quality monitoring, surveillance, and infrastructure inspection
* Coastal and offshore operations: Drone delivery to moving vessels, long-range surveillance, and support for logistics and maritime safety

As part of the project, we will:

* Secure permanent regulatory approval for drone-in-a-box operations at Portsmouth, enabling automated inspections and surveillance to take place every day
* Demonstrate drone-based emissions monitoring, using small drones to assess vessel emissions and local air quality around the port
* Trial drone deliveries to moving vessels at sea, using long-range drones with satellite communications
* Explore the feasibility of offshore surveillance and inspection, using long-endurance drones in open water environments

BlueWater 2.0 will show that these services are not just visionary---they are technically ready and commercially viable.

By unlocking smarter, greener ways to manage port, coastal, and offshore operations, BlueWater 2.0 supports the UK's ambition to lead the world in Clean Maritime technologies. It will help reduce emissions, improve local air quality, and promote the adoption of digital tools across the sector. The project will also support new skills, supply chain growth, and long-term export opportunities in sustainable maritime innovation.